South West College and Doherty Woodshavings Limited KTP 24_25 R5

To acquire and develop the knowledge and expertise required to establish a Research and Development department, enabling the creation of innovative, bespoke animal bedding products tailored to specific conditions.